How should we measure school performance and hold schools accountable? A study of competing statistical methods and how they compare to Progress 8

In 2016, the Department for Education radically overhauled their secondary school accountability system and introduced 'Progress 8', arguing it to be the simplest and fairest school performance measure to date. Progress 8 aims to quantify and communicate the average academic value each school adds to their pupils' learning. Specifically, Progress 8 measures how much higher each school's pupils score in their age 16 GCSE examinations than expected given their age 11 KS2 test scores when they started secondary schooling. Progress 8 scores are used to hold schools to account, with the lowest scoring schools judged 'underperforming' and 'coasting'; classifications that trigger intense scrutiny and intervention from the school inspectorate, Ofsted. Given the high-stakes involved, research is urgently needed to first evaluate the strengths and weaknesses of the statistical method underlying Progress 8, and second, to explore the potential benefits of alternative methods for measuring school performance. Our proposed research will address these needs and in doing so will advance scientific understanding about school performance measurement.

The first aim of the proposed research is to study how sensitive Progress 8 and other value-added measures' scores, rankings and classifications are to the statistical modelling decisions and assumptions implicit in their design. These include fundamental decisions over whether value-added measures should additionally consider pupil non-academic outcomes and whether they should account for the substantial differences in pupils' demographic and socioeconomic characteristics between schools. We will also explore an assumption implicit in Progress 8 and many other value-added measures which is that there is no relationship between pupils' family backgrounds and the quality of the schools they attend (i.e., confounding or selection into school). We will study the extent to which alternative value-added approaches can address this (using fixed- and random-effects models). We will also explore another assumption of Progress 8 and many other value-added measures which is that the GCSE outcomes of low scoring pupils at KS2 are no more variable than those of high scoring pupils at KS2 (i.e., homoskedasticity). We will study different approaches proposed in the literature to address this concern.

The second aim of the proposed research is to adapt and evaluate a range of cutting edge statistical methods not yet applied to measuring school performance. We will study their advantages and disadvantages over standard value-added approaches including Progress 8. These include methods that allow users to compare not just the average progress made by pupils in each school, but to also study the variability in pupils' progress (i.e., mixed-effects location scale models and multilevel quantile regression). These also include methods that are less reliant on extrapolating the relationships in the data and may therefore lead to fairer and more meaningful school comparisons (i.e., propensity score and other matching methods for comparing multiple treatments).

Whereas the above aims will advance the academic research in the school effectiveness and methods literatures, our third aim is to make fundamental contributions to the wider non-academic understanding of alternative methods for measuring school performance in England. We will therefore disseminate our findings to the users and producers of school and public-sector institution performance measures. These groups include policy makers and their advisers, statisticians and researchers in relevant Government departments and charities, as well as schools, the media and parents. Planned activities include: knowledge exchange meetings, research briefings, a data visualization website, an end-of-grant symposium, online training materials, and a face-to-face short training course.

Potential impact
WHO WILL BENEFIT FROM THIS RESEARCH?

GROUP A are the USERS OF PROGRESS 8 who need to be able to understand the strengths and weaknesses of the published statistics. This group includes: Department for Education (DfE) policymakers and their advisors who use Progress 8 to classify schools as 'underperforming', 'coasting' or 'high progress'; Ofsted who use these data to target and inform their school inspections; third sector organisations, such as the Education Endowment Foundation, who use Progress 8 to select schools for their randomised control trials and to assess the effectiveness of their interventions; local authorities, academy chains and schools, who use Progress 8 for performance monitoring and resource allocation; the media, who present and explain Progress 8 scores to the public; and parents who are encouraged to use Progress 8 to choose which schools to send their children to.

GROUP B are the PRODUCERS OF SCHOOL AND OTHER PUBLIC-SECTOR INSTITUTION PERFORMANCE MEASURES who need to understand the different statistical methods, choices and issues involved when designing indicators. This group includes: DfE statisticians responsible for Progress 8 and the Fischer Family Trust and other commercial and charitable organisations who produce alternative school performance measures to support target setting and self-evaluation. Internationally, this group includes an increasing number of school systems using pupil test score data to hold schools to account. In terms of other public-sector areas, this group includes: the Higher Education Funding Council for England who are developing university performance measures of 'learning gain', potentially to be included as part of the Teaching Excellence Framework; the Department of Health who publish case-mix adjusted hospital mortality rates; and the Home Office who predict context adjusted police force crime rates.

HOW WILL THEY BENEFIT FROM THIS RESEARCH?

GROUP A will benefit from our substantive research which will carefully explain what Progress 8 attempts to do, how and why it ignores pupil demographic and socioeconomic characteristics and the implications this has for making fair comparisons across schools; and the influence this and other decisions surrounding the design and presentation of Progress 8 have on schools' scores, ranking and classifications. This group will also benefit from our investigations into the risk of over interpreting small differences in schools' performances, and how this will likely prove particularly important when comparing within school socioeconomic and other Progress 8 performance gaps. The novel statistical methods we shall explore will generate new substantive insights into the effectiveness of schools in England and this will further benefit this group and feed directly into national debates and policy surrounding school improvement and equity as well as school accountability.

GROUP B will benefit from our methodological research which explores the potential statistical strengths and weakness of not only different value-added approaches, but also of a range of cutting edge methods not yet applied to measuring school performance. These include mixed-effects location scale models, multilevel quantile regression and matching methods. This will enable this group to make more informed choices when developing their own measures. This group will also benefit from the training materials we shall develop as well as any versions of these adapted by others to their disciplines. The materials will provide step-by-step instructions on how to implement the different statistical methods in standard software. They will also act as exemplars as to how to richly interpret the estimated institution effects generated by the different methods as well as good practices in communicating institution performances and their uncertainty to lay audiences.

WHAT WILL BE DONE TO ENSURE THAT THEY BENEFIT FROM THE RESEARCH?

See PATHWAYS TO IMPACT.